RHIP - Relative Health Information Portal

As the aging population increases, the financial strain on services will only increase. RHIP aims to provide a solution to the problem of developing a private healthcare model for families where the main current wage earner is supporting their children, whilst also looking after their parents simultaneously. We know these people as the “sandwich generation”. Typically Generation X's, these people are now faced with growing commitments to family members both older and younger. This trend will only continue as more Baby Boomers retire without significant savings to carry them through their retirement, which will be compounded by extended life expectancy. The Relative Health business model is built on using unique technology to sense the physiological performance of the aging generation and to route this data on a daily basis back to the cloud, where weekly reports can then be sent to the child of the user for their peace of mind and analysis. RHIP is a development project looking to build on our already extensive works with regards remote monitoring of the aging population. RHIP develops new human computer interfaces for monotoring healthcare and provides new machine learning algorithms for health/welfare analytics based on multi modal physiological monitoring.